A One Health Approach to Next-Generation Veterinary Cancer Immunotherapy

While more than 200 antibody-based drugs have transformed human medicine, only two have been fully approved for canine use. This disparity highlights a major opportunity for innovation in veterinary health, particularly in treating cancer, the leading cause of death in older dogs. Each year, millions of dogs are diagnosed with cancer, and treatment options remain limited, costly, and often fail to improve quality of life.

Encouraged by early clinical evidence showing that immune-modulating biologics can deliver meaningful benefit in canine oncology, this project will develop an advanced therapeutic designed to enhance treatment response and durability. Inspired by breakthroughs in human immunotherapy, the approach aims to overcome the restricted response rates seen with first-generation immune checkpoint treatments in dogs.

Working in partnership with Queen's University Belfast's Future Medicines Institute (FMI), and supported by Invest Northern Ireland and the Health Innovation Research Alliance NI (HIRANI), the project integrates advanced structural design, expression, and pre-clinical validation to deliver a potent and manufacturable biologic that could address around 80 percent of the most common canine cancers.

By project completion, the team will deliver a pre-clinically validated therapeutic candidate ready for pilot studies in dogs, paving the way for strategic partnerships, licensing opportunities, and further clinical development. Beyond its commercial potential, the project strengthens Northern Ireland's life and health sciences cluster by building local expertise in veterinary antibody and immunotherapy development.

By bridging the gap between human and veterinary antibody innovation, this project supports the UK's One Health agenda, improving outcomes for companion animals while generating comparative insights relevant to human cancer research, and reinforcing Northern Ireland's position as an emerging hub for biotechnology excellence.